"Investigating the impact of cleaning product formulations on indoor air chemistry"

I will be investigating the impact of cleaning product formulations on indoor air chemistry, using a combination of modelling and experimental studies. I will measure concentrations of both primary and secondary pollutants that arise when cleaning and identify the conditions that lead to particularly high concentrations of harmful pollutants. I will also investigate whether cleaning product formulations can be modified to reduce the concentrations of harmful products that can be formed. As the project progresses I will:
1) Probe chemical formulations of a selection of fragranced cleaning products such as household cleaners and oxy / chlorinated bleaches
2) Test impacts on indoor air quality in field experiments using: Chemical Ionisation Mass-Spectometry; GC-MS; low-cost sensor networks.
3) Use the INDCM model to quantify impacts on indoor air chemistry and quality and help devise new improved formulations.